National Centre for Nuclear Robotics (NCNR)

Nuclear facilities require a wide variety of robotics capabilities, engendering a variety of extreme RAI challenges. NCNR brings together a diverse consortium of experts in robotics, AI, sensors, radiation and resilient embedded systems, to address these complex problems.

In high gamma environments, human entries are not possible at all. In alpha-contaminated environments, air-fed suited human entries are possible, but engender significant secondary waste (contaminated suits), and reduced worker capability. We have a duty to eliminate the need for humans to enter such hazardous environments wherever technologically possible.

Hence, nuclear robots will typically be remote from human controllers, creating significant opportunities for advanced telepresence. However, limited bandwidth and situational awareness demand increased intelligence and autonomous control capabilities on the robot, especially for performing complex manipulations. Shared control, where both human and AI collaboratively control the robot, will be critical because i) safety-critical environments demand a human in the loop, however ii) complex remote actions are too difficult for a human to perform reliably and efficiently.

Before decommissioning can begin, and while it is progressing, characterization is needed. This can include 3D modelling of scenes, detection and recognition of objects and materials, as well as detection of contaminants, measurement of types and levels of radiation, and other sensing modalities such as thermal imaging. This will necessitate novel sensor design, advanced algorithms for robotic perception, and new kinds of robots to deploy sensors into hard-to-reach locations.

To carry out remote interventions, both situational awareness for the remote human operator, and also guidance of autonomous/semi-autonomous robotic actions, will need to be informed by real-time multi-modal vision and sensing, including: real-time 3D modelling and semantic understanding of objects and scenes; active vision in dynamic scenes and vision-guided navigation and manipulation.

The nuclear industry is high consequence, safety critical and conservative. It is therefore critically important to rigorously evaluate how well human operators can control remote technology to safely and efficiently perform the tasks that industry requires.

All NCNR research will be driven by a set of industry-defined use-cases, WP1. Each use-case is linked to industry-defined testing environments and acceptance criteria for performance evaluation in WP11. WP2-9 deliver a variety of fundamental RAI research, including radiation resilient hardware, novel design of both robotics and radiation sensors, advanced vision and perception algorithms, mobility and navigation, grasping and manipulation, multi-modal telepresence and shared control.

The project is based on modular design principles. WP10 develops standards for modularisation and module interfaces, which will be met by a diverse range of robotics, sensing and AI modules delivered by WPs2-9. WP10 will then integrate multiple modules onto a set of pre-commercial robot platforms, which will then be evaluated according to end-user acceptance criteria in WP11.

WP12 is devoted to technology transfer, in collaboration with numerous industry partners and the Shield Investment Fund who specialise in venture capital investment in RAI technologies, taking novel ideas through to fully fledged commercial deployments. Shield have ring-fenced £10million capital to run alongside all NCNR Hub research, to fund spin-out companies and industrialisation of Hub IP.

We have rich international involvement, including NASA Jet Propulsion Lab and Carnegie Melon National Robotics Engineering Center as collaborators in USA, and collaboration from Japan Atomic Energy Agency to help us carry out test-deployments of NCNR robots in the unique Fukushima mock-up testing facilities at the Naraha Remote Technology Development Center.

Potential impact
The NCNR RAI Hub is uniquely equipped and resourced to achieve impactful engagement with the entire value chain. This is because the NCNR Pathways to Impact strategy has been co-created in partnership with key representatives of the entire value chain. NCNR has cemented key partnerships to ensure we deliver:
1) Education and career development of a large new nuclear robotics work-force.
2) Fundamental academic research which comprehensively spans the huge diversity of RAI technologies and related supporting technologies (sensors, resilient chips etc.) that are needed to meet the nuclear challenge.
3) Hand-in-hand partnership with nuclear end-users from the Hub's conception through to delivery - end-users specify the use-cases that drive all Hub research, and specify acceptance criteria used for evaluation.
4) Embedding research outputs directly into major industrial partners, both nuclear and robotics companies, large corporations and cutting-edge SMEs, via long-term embedding and secondments of our researchers.
5) £10million specialist RAI venture capital already committed, with specialist RAI investment and commercialisation experts forming full collaborating project participants from day 1, aimed at converting Hub research outputs into new spin-out companies and achieving commercial technology licensing to end-users.
6) Active participation of the national nuclear agencies of several countries, spanning three continents, to enable real deployments of Hub RAI technologies onto nuclear sites both nationally and internationally.
7) Outreach and public communication of science to engage the wider community with the Hub's contributions.

Our Work Plan supports industrial impact through successful transfer of technology out from the Hub and into partner organisations, including: new Hub spin-out companies; major nuclear end-user companies; large robotics companies and our network of cutting edge UK and European robotics SMEs; other extreme environment domains, e.g. bomb-disposal or firefighting robots; and manufacturing industry.

To ensure end-user exploitation, we will embed many of our PDRF and PhD researchers inside nuclear and robotics companies, and send others for extended collaborative research visits at the nuclear agencies of UK, France, Japan and South Korea. We will also collaborate with UK company partners on InnovateUK projects.

Additional specific pathways to industrialisation include:
1) Director Stolkin and Co-Director Scott are themselves directly embedded inside the nuclear industry (NNL Ltd, and AWE respectively) by Royal Society and RAEng fellowships respectively. This places them in a unique position, relative to any other academics in the country, to inject Hub research into building RAI capabilities in the UK nuclear industry. It also gives unique access to industry advice to help steer our Hub research towards industrial applications.
2) Project partner Shield Investment Management specialises in investing in robotics and AI, particularly in under-roboticised industries (of which nuclear is a prime example). Shield has committed £10million venture capital to NCNR, as well as expertise in taking RAI from conception through to industrialisation.
3) BRL (Melhuish, Pipe) have created the UK's first robotics incubator at the BRL site which has fostered numerous robotics start-up companies.

We will actively engage with the ongoing InnovateUK Demonstrator, Innovation and Nuclear SBRI Programmes. NCNR partners are already involved in four of the eight SBRI Integrated Nuclear Decommissioning projects which received Phase 1 awards. We will seek translation of NCNR technologies into the InnovateUK Innovation and Demonstrator ISCF Programmes, and we will collaborate with industry partners and investors to submit proposals to the regular 6-monthly InnovateUK calls.